Young Women's Experiences of Sex and Romance in Britain, 1650-1750

This study explores young women's experiences of sex and romance in Britain from 1650-1750. I focus on women aged between 14 and 24, since most contemporaries agreed that youth lasted from puberty until a person's early twenties. (Griffiths, 1996). My central aim is to uncover how young women navigated sex and romance in this transitional life-stage. I explore three areas: courtship and marriage, rape and sexual assault, and illegitimacy and infanticide.
Youth, as it is now, was a distinct life stage, regarded as a 'shaping time'. (Cohen and Reeves et. al, 2018). Early modern youth history has been the subject of compelling studies by Ben-Amos (1994), Griffiths (1996), Shepard (2003) and Cohen and Reeves et al. (2018). Unfortunately, there is no sustained study concerning British women's experiences of youth. My project will fill this gap, exploring young women's sexual and romantic experiences, and the influence of contemporary attitudes.
Sexual and romantic desire were regarded as inherent to youth, but men and women's experiences diverged significantly (Griffiths, 1996). While moralists decried young men's amorous proclivities, men rarely faced severe consequences for sexually illicit behaviour. (Shepard, 2003). Young women were subject to far more moral policing (Gowing, 2022). Although women had romantic relationships, and some level of pre-marital sexual activity was tolerated, women's sexual reputations were precarious. (Griffiths, 1996). For example, while a significant minority of brides were pregnant before marriage, pregnant women abandoned by partners who had promised to marry them received little sympathy. (Griffiths, 1996 ).
Furthermore, young women, especially servants, were particularly vulnerable to sexual assault. (Capp, 2003). However, men accused of rape were rarely convicted - meanwhile, their accusers often saw their sexual reputation called into question. (Walker, 1998; Toulalan, 2021).
I consider three core questions:
- How did contemporaries characterise young women's sexuality? How did this compare to characterisations of young men's?
- How did contemporary ideas about gender influence young women's sexual/romantic experiences?
- Were there tensions between representations of sex/romance and young women's 'real-life' experiences?

My source base is broad, allowing me to tease out the relationship between representation and experience. It also ensures that women's direct voices are included. Griffiths's study exemplifies the usefulness of this approach.
My sources fall under three categories:
1) Cultural - Utilising keywords such as 'youth, 'maid', and 'virgin' to reveal how youthful sexuality was presented in periodicals, ballads, and books.
2) Legal (e.g., criminal and church courts). Walker (1998) and Toulalan (2021) demonstrate the usefulness of court records to explore gender and sexuality - however, my approach is fresh due to its youth history lens. I will utilise sources such as the Old Bailey - between 1674 and 1750, 161 rape cases and 151 infanticide cases were tried and recorded there.
3) Personal - The University of Birmingham's 'Social Bodies' database holds letters offering insight into the courtship process, such as 21-year-old Judith Cowper's love letters to Martin Madan (1723).
Overall, this study will fill a gap in youth scholarship by advancing knowledge about early modern women's experiences and identities and furthering understandings of what it was like to be a young woman in Britain.

Throughout my PhD, I will visit several archives to ensure my project is geographically representative and is not limited in its source base. These will be paid for by Midlands4Cities if my application is successful.